GCRF Translation Awards

The Warwick GCRF GRTA will deliver two focussed interventions, fully aligned with our strategy, in Nepal (LDC) and Brazil (UMIC).

Work Package 1 with an initial focus on Nepal, is a programme to produce "Affordable High-Quality Hearing Aids for LMICs" in collaboration with the INF Ear Hospital in Pokhara Nepal, which will finalise development and test the world's first hearing aid (HA) that meets both the WHO's target unit cost (3% of GDP/capita) for low-middle income countries (LMICs) and UK NHS clinical standards. HA chipsets account for approximately 90% of the total cost (Bill of Materials) of a HA. The novel approach taken by the Warwick team has been the re-purposing of chipsets recently developed for ultra-low power implementation of 'always on' artificial intelligence algorithms. When combined with proprietary algorithms these new generation of chips are now sufficiently advanced to be capable of competing with specialist Application Specific HA chips at reduced cost.

Specific to investment from this award the project will (1) achieve a reduction in the cost of Hearing Aid (HA) chipsets; (2) develop an FDA and CE certified device (the recognised global standards for medical devices); (3) in collaboration with the INF Ear Hospital in Pokhara Nepal, develop HA fitting procedures that are congruent with the availability and skills of clinical staff in LMICs, (4) expand ear care services to rural communities in Nepal.
At the present time the incidence of hearing loss is approximately two-to-three times that in high-income countries, the WHO predict that by 2030, hearing loss will become the World's 7th highest burden of disease ahead of HIV, neonatal infections and diarrheal disease. HA technology leads to greater financial independence and improve access to mainstream education addressing UN SDG 1 (End Poverty) and SDG 4 (Universal Education) and also aligns with World Health Assembly resolution WHA60.29 , which urges member states "To collect, verify, update and exchange information on health technologies, in particular medical devices, as an aid to their prioritization of needs and allocation of resources".

Work package 2 is targeted at developing, deploying and evaluating a mobile application and community-based intervention to increase the resilience of flood-prone communities around several cities across the territory in Brazil, in close partnership with Cemaden, the National Disaster Monitoring and Early-Warning Centre in Brazil. This work package builds upon the results of a previous Global Research Challenges Fund award in which the partners have developed and piloted a methodology to engage schools, flood-prone communities and local governments in the production and circulation of flood-related data to improve flood resilience. This methodology has been successfully piloted and is being currently applied in two schools of the cities of São Paulo and Rio Branco in Brazil and there is a need to expand this to other flood-prone communities of 43000 areas in 1000 different municipalities across Brazil.

Specific to investment from this award the project will be (1) development of a mobile app to allow school students and citizens living in flood-prone communities to generate data about local impacts of flooding, whilst fostering social learning on flood risks and adaptive strategies.(2) development of guidelines and materials for schools and local stakeholders to implement flood resilience interventions in prone communities based on the mobile app and on the integration of this with contents related to climate change adaptation and disaster early-warning of the school curriculum. (3) roll out the mobile app and interventions for the flood-prone communities to 81 schools across Brazil. (4) Perform a rigorous monitoring and evaluation of the impacts of the community-based research interventions to improve flood resilience, and disseminate results within Latin America.

Potential impact
For WP1 (Affordable High-Quality Hearing Aids for LMICs)
This project will provide affordable and appropriate hearing aid technology and novel healthcare pathways that will help to address the needs of the 466 people estimated to suffer from Disabling Hearing Loss (DHL). The benefits to those with DHL will be enhanced social integration, greater access to mainstream education, improved career prospects and a greater likelihood of financial independence.
The initial benefit will be to those with detected hearing loss in Nepal. Over 25 years our Nepalese partners have treated 43,000 people with hearing loss in ear camps (see letter of support), i.e. 1,720 people per year. With the introduction of additional Ear Care Practitioners (ECPs) in Nepal, which this proposal supports, we anticipate growing this number to over 6,000 per annum by the end of 2021. The concept of ECPs (see letter of support), the training programme and the clinical pathways were developed in collaboration with the University of Warwick. This growth will come from expanding services to wider geographical regions within Nepal, in particular to rural communities.
Once the efficacy of the technology is fully established rapid upscaling and expansion to other LMIC countries is expected. This will be facilitated through stakeholder engagement facilitated by WHO and national hearing associations and NGOs. Previous meetings at WHO , indicates there will be strong interest in a hearing aid that can meets WHOs desired design profile and price target.

For WP2 (Waterproofing Data for LMICs)
The intended outcomes and impact of WP2 rely upon the central hypothesis that a deeper understanding of how flood-related data is produced, and how it flows, will enable transformations to build sustainable, flood resilient communities. WP2 will enable capacity development of local communities and governments of cities hosting 81 schools in Brazil, as well as dissemination to improve awareness of stakeholders of other regions and countries. As a resulting outcome, the project will enable the transformation of flood risk governance practices and improve the knowledge related to flood risks in all levels. The expected long-term impact of this outcome is a contribution towards the targets of: reducing the number of deaths and people affected by water-related disasters and reducing direct economic losses caused (SDG 11.5); and increasing the number of cities and human settlements adopting integrated policies and plans towards resilience to disasters and holistic disaster risk management (SDG 11.B).

Local communities vulnerable to floods across the Brazilian territory will benefit directly from the citizen-science application and intervention at schools that will bring together intergenerational groups not only to produce data for the project and build awareness, but also acquire knowledge and transfer skills that will make flood data more sustainable and ultimately improve community resilience.
The data and methods produced by the project will enable: (a) better communication between flood risk management organisations and stakeholders at local government through transformed practices; (b) improved risk mapping by incorporating community-driven data related to floods and risk; (c) long-term development of more precise warnings (CEMADEN) due to the better understanding of flood risks at local level. With the direct involvement of researchers from the Brazilian academic and co-operation partners who have an organisational mission and public mandate to research on improving resilience (i.e. CEMADEN), the project will also build research capacity with the interdisciplinary social research methods developed in the project, which will be used in further initiatives in different parts of Brazil.